Whirli Marketplace and Carbon Footprint Tracking

Whirli Marketplace and Circular Technology Stack Update

Whirli is excited to announce the development of a dynamic marketplace platform that expands the Whirli experience, facilitating the seamless exchange of toys, books, bikes, scooters, games, puzzles, and baby equipment among consumers, businesses, and Whirli itself. This innovative platform operates on three primary fronts:

1. **Business-to-Consumer (B2C)**: Retailers can list returned, discontinued, or end of line stock directly to consumers. This initiative provides businesses with a new revenue stream while offering consumers access to a variety of items at potentially lower prices. This model supports both inventory management for retailers and affordable purchasing options for customers.
2. **Consumer-to-Consumer (C2C)**: The platform empowers customers to sell their pre-loved toys directly to other consumers. Whirli facilitates these transactions, ensuring a secure and trustworthy process, and earns a commission on each sale. This model not only promotes sustainability through the reuse of items but also builds a community where resources are shared.
3. **Reverse Business-to-Business and Consumer-to-Consumer (Reverse B2B and C2C)**: Whirli will purchase items directly from both consumers and businesses, ensuring a steady flow of high-quality products for its subscription service. This approach maintains a diverse and fresh inventory, enhancing the overall value for Whirli subscribers and supporting a circular economy.

Circular Technology Stack Update

Whirli is also advancing its proprietary circular technology stack with two major updates:

1. **Quantifying Sustainability Credentials:** In our commitment to transparency and sustainability, Whirli is developing a system to quantify and display the real-time carbon footprint of rented products compared to purchased ones. This feature will highlight the environmental benefits and carbon savings of renting, providing both Whirli customers and B2B clients with clear, data-driven insights into their sustainability impact.
2. **Website Update to Improve the user experience:** The Whirli website is undergoing substantial enhancements to enhance the user experience and ultimately increase subscriber numbers. Key updates include educating customers on the sustainability and financial benefits of renting versus buying.

These projects position Whirli at the forefront of innovation in the toy rental market, driving growth, enhancing customer engagement, and promoting sustainability.